Soniverse VR: A Musical Design Sandbox in Virtual Reality

Soniverse VR is a music creation platform that revolutionises the way music is created and experienced in virtual reality. It offers a unique approach to music and sound design, going beyond existing paradigms and outdated methods by providing a level of customisation, flexibility and expressive potential that is unmatched. Users can access a vast library of sound modules, instruments and effects, as well as new unique tools utilising machine learning, game-engine physics and generative methods for sound generation. With a strong focus on online multi-user spaces, users are able to collaborate, share or monetise their creations within the Soniverse VR ecosystem. Its easy-to-use interface and wide range of features makes it accessible to anyone, from absolute novices to experts, making it the ultimate tool for anyone looking to shape sound and music in virtual worlds.